Heriot-Watt University and ACS Clothing Limited AKT 3

To develop a novel garment identification and sorting system. ACS Clothing in collaboration with The National Robotarium will develop advanced robotic and AI tools to enable UK-based circular fashion to compete with the often exploitative and environmentally damaging fast fashion movement.